SSA Consequences of early life stress on social behaviour and the reproductive system in birds

Early life experience can program our physiology, brain and behaviour so that there are significant consequences in adulthood. Studies, performed mainly in rodents, suggest that adverse environmental early life experiences can have major implications for reproductive health (see Brunton 2014 for review). Many studies have just focused on the pre-natal environment (Ahmed et al., 2014) and other effects of early life stress on development have been investigated by stress hormone manipulations of embryos whilst they are still in the egg (Zimmer et al., 2013). However there are other sensitive periods in our lives during which adverse events can impact our health in later life such as the post-natal period and during adolescence. Intensively reared birds in the poultry industry experience many negative situations such as aggression, food restriction and overcrowding during early life and the potential consequences of these environments could impact significantly on our food security and animal welfare protocols.
The aim of this PhD is to examine the effects of adverse experiences during sensitive post-natal periods on the subsequent behaviour and reproductive health of birds.